The role of housing and housing providers in tackling poverty experienced by young people in the UK

This research looks at what works in tackling poverty amongst young people (aged 16 to 25) who do not live in the parental home, with a focus on the role that housing providers can play. Measures to address poverty in this age group are delivered by a range of landlords and agencies that provide accommodation and housing related services. They include the provision of accommodation ranging from temporary supported housing to permanent long term housing. They can also provide advice and services including assistance with training and education and schemes to facilitate access to the private rented sector. The research will investigate the feasibility of implementing successful measures across the UK.

The long term impact of the research should be a reduction in poverty amongst young people in the UK. Young people in poverty will therefore be the ultimate beneficiaries. They will have a variety of personal circumstances, such as being homeless and out of work and not in education, or in low paid work but unable to access decent housing. The research should lead to an increase in good practice that improves the quality, scale and effectiveness of the housing and related services provided to young people in poverty.

In working towards this impact, in the shorter and medium term the research will benefit housing providers and policy makers wishing to implement measures to address poverty among young people. They will benefit from the evidence of actions that can tackle poverty successfully. The academic community will benefit from the research through the new body of evidence on what kinds of poverty interventions work, contributing to academic debates and addressing gaps in the evidence.

A desk based literature review will examine evidence of the impact of selected housing interventions for young people in the UK and in other countries. An online survey of housing providers in Europe will extend the knowledge of actions that work throughout Europe.

Quantitative analysis of housing and youth poverty in the UK, using secondary data, will examine current practice in rent settings for properties occupied by young single people and will use census data from 1971 to 2011 to assess the impact of housing policy measures on young people's well-being. The impact on increased employability and income will be evaluated using novel econometric techniques and the consequences of housing for fuel costs and disposable income will be assessed. Case studies of selected organisations will show what housing providers can do to tackle poverty and what the consequences are for young people. The research will focus on schemes that have the potential to alleviate poverty by reducing housing and living costs including fuel bills, increasing incomes by improving employability, locating housing near to jobs, increasing the capacity for unsupported and supported independent living and tackling the wider factors that are both cause and consequences of poverty.

CCHPR has four partners in this research. They have helped to develop the proposal and will be directly involved in the research and its dissemination. Their involvement will focus and extend the impact of the research. Centrepoint is the UK's leading charity for homeless young people, supporting 16-25 years olds with housing, learning, health and life skills. The Joseph Rowntree Housing Trust provides housing and a variety of care and support services in Yorkshire and the North East of England. Community Housing Cymru (CHC) is the representative body for housing associations and community mutuals in Wales, all not-for profit organisations. The European Federation of Public, Cooperative & Social Housing organisations (CECODHAS) is a network of 41 national & regional federations with about 41,400 providers in 19 countries.

Potential impact
The long term impact of the research should be a reduction in poverty amongst young people in the UK. It is young people in poverty aged 16 to 25 who will therefore be the ultimate beneficiaries of the research. These young people will have a variety of personal circumstances. This includes being homeless and out of work and not in education. It includes young people who are unable to access decent housing. The research should lead to an increase in good practice that improves the quality, scale and effectiveness of the housing and related services provided to young people in poverty.

In working towards this impact the research will in the shorter and medium term benefit housing providers and policy makers who wish to implement measures that will prevent or alleviate poverty amongst young people. The housing providers include housing associations and other social landlords. Housing associations and charitable foundations that provide both accommodation and supportive services for young people will, for example, benefit from the evidence of actions that can tackle poverty successfully. They will be better informed and thus able to introduce or extend practices that work well in tackling poverty.

Some of the actions required to prevent or alleviate poverty will require changes in policy by national, devolved or local government. The policy changes are likely to include the introduction or extension of measures that impact directly on the well being of young people. Some of these may be policy instruments that facilitate improved actions by housing providers.

The research will identify and set out the evidence for good practice in the UK and in other countries. Housing providers and policy makers will benefit from this knowledge.

Centrepoint, The Joseph Rowntree Housing Trust (JRHT), Community Housing Cymru (CHC) and CECODHAS Housing Europe are partners with CCHPR in this research. They have helped to develop the proposal and they will be directly involved in the research and its dissemination. Their involvement will focus and extend the impact of the research.

Centrepoint is the UK's leading charity for homeless young people, supporting 16-25 year olds with housing, learning, health and life skills. Centrepoint works directly with young people in Greater London, the North East of England and Bradford.

JRHT provides housing and a variety of housing, care and support services in Yorkshire and the North East of England.

Community Housing Cymru (CHC) is the representative body for housing associations and community mutuals in Wales, which are all not-for profit organisations. CHC members work closely with local government, third sector organisations and the Welsh Government to provide a range of services in communities across Wales.

CECODHAS Housing Europe is the European Federation of Public, Cooperative & Social Housing. Established in 1988 it is a network of 41 national & regional federations encompassing about 41.400 providers in 19 countries who manage over 25 million homes, about 12% of existing dwellings in the EU.

The partners who will be involved with the research will be direct beneficiaries. The good practice that the partners help to identify will, through the research and its dissemination, benefit many other providers of housing and housing related services throughout the UK.

The impact of the research will be focused on the UK but there will be an additional international dimension to the impact through the involvement of CECODHAS.

Additional beneficiaries will be academics working on poverty, housing and young people. Three articles targeted at international journals will discuss the methodology and conclusions from the work.